The University of Warwick and Morgan Sports Law Limited KTP 22_23 R3

To develop a machine learning tool to extract and analyse key data from documentation to inform decision-making in a legal context.